colocator for Platform and Carriage Density

Our solution will combine TfL’s current static carriage density model with real-time platform and

carriage density sensing to provide dynamic real-time and predictive carriage-by-carriage data.

This will be available to passengers as a platform level app feature, providing suggested changes to

platform location and route planning based on predicted congestion.

It will be available to staff via mobile devices to allow them to better manage platforms.

And it will be available to control rooms to allow them to better manage the network.